Lancaster University and Business Safety Systems Limited

To embed capabilitties in complex statistical modelling to develop novel software technology to enable organisations to predict, mitigate and reduce the consequences of sickness absence.